Secure Portal Security Review

Axillium Consulting Limited, trading as Axillium Research, will work with independent IT consultants CCL to run a cyber security audit on its processes, methods and procedures around its operational management of collaborative research projects. This will ensure that Axillium can implement best practice and provide existing and new clients with the assurance that Axillium gives data security maximum importance and that both the physical and operational security measures it implements are robust.